Molecular Beam Epitaxy of Boron Nitride and Graphene layers and heterostructures.

We will grow high-quality, large-area epitaxial layers and heterostructures composed of boron nitride, graphene and related compounds using molecular beam epitaxy (MBE). These graphene/boron nitride heterostructures are members of a new class of multilayer ("vertical transport") electronic devices in which charge carriers can move perpendicular to the plane of the graphene layers. We will identify and optimise the conditions for growth of single atomic layers of boron nitride and graphene, followed by the programmed growth and processing of heterostructures in which single or multiple layers of graphene and boron nitride are grown sequentially to provide architectures by which new types of band-structure engineered functional device can be realised. In February 2013 EPSRC supported our proposed research by awarding us an Equipment Grant to purchase a custom designed molecular beam epitaxy (MBE) system dedicated to the growth of epitaxial layers and heterostructures composed of graphene and boron nitride. The University of Nottingham regards this project as strategically important and is supporting it by providing the cost of installation of the new MBE system and the initial running costs for 2 years. We are now applying for this new grant to secure the research staff (1.5 of PDRA) to run the proposed 3-year project.

Potential impact
Who will benefit from the proposed research?
1) The UK academic and industrial community who are engaged in graphene engineering research will benefit by the provision of revolutionary, MBE grown graphene-based heterostructure materials and devices.
2) UK manufacturers of graphene based electronic, opto-electronic and spintronic devices.
3) Innovators in any field where graphene or boron nitride are required.
4) Members of the wider society, who can benefit from the novel device structures resulting from this new engineering project.

Together with a commercial manufacturer of MBE equipment, we will develop a custom-designed system for the growth of graphene/boron nitride heterostructures, which will be unique. If the project is successful, the MBE manufacturer will use this knowledge to develop production MBE systems for graphene based devices. The resulting production MBE systems will bring graphene research from University to Industry. This will enable the UK Industry to be in world-leading position for the manufacture of graphene-based devices.

Industrial and academic users will benefit from access to a wide range of high quality graphene-based heterostructure materials and devices produced in the unique, world-class, MBE facility. They will also benefit from the expertise and knowledge-base developed by the investigators, PDRAs and PhD students involved in this project. Production of the first graphene MBE layers at Nottingham in 2014 will coincide with the opening of the National Graphene Institute, whose scientists will therefore have access to our material.

In order to publicise our results we will, in addition to the standard forms of research dissemination in high profile journals, introduce a number of additional activities to highlight our research and the availability of our materials to potential third party collaborators. These will include the organisation of workshop in year 3, to disseminate the results of this project to other researchers on graphene, nitride and the wider academic and industrial semiconductor community within the UK. The availability of material for collaborators will be publicised at the Open Days and also through e-newsletters and national and international conferences.

We will visit UK companies to discuss results and to give seminars where requested. Researchers from Nottingham are active participants in the UK Nitride Consortium (UKNC) and we are a partner institution of the EPSRC National Centre for III-V Technologies (supplying spintronic material) and will exploit these links to ensure the maximum number of beneficiaries in the semiconductor community are aware of this research.

In addition to the impact arising from research outputs, we highlight the output of trained researchers, who will provide a new generation of talent for the developing industry related to graphene based electronic and optoelectronic materials.

The establishment of the new MBE growth facilities for graphene/boron nitride at Nottingham will provide a new source of material for graphene engineering in the UK Universities and Industry. This will generate new research programmes between Nottingham and other groups involved in graphene research within the UK.